University of Lancaster and Community Clothing (Lancashire) Limited AKT 3

To develop a transparent and traceable take-back scheme for Community Clothing, a small online-only sustainable UK fashion brand, by exploring various collection methods and end-of-use treatment routes (resale and recycling) to maximise garment value, reduce waste, and empower conscious consumerism.